University of Leicester and Dataffirm Limited

To analyse social data as part of developing a new generation of product that will deliver leading information and predictions to the professional investment community.